Statistical approaches for life course studies: developmental trajectories and adult health

Circumstances in early life are important for health in later life. They might act by influencing a child‘s physical, intellectual, social and emotional development. These pathways to later health and illness can best be studied using information collected on the same individuals from birth onwards (so-called cohort studies) and taking a ‘life-course‘ perspective. However, statistical analyses of such information can be very challenging as each of these different aspects of a child‘s development are inter-related, are usually measured several times at different ages and may be missing. Better statistical methods to deal with these issues are needed to make reliable assessments of how early life circumstances influence later health and assess whether some ages are more important than others.

I will use information from different cohort studies to develop statistical methods appropriate for repeated inter-related measures and for situations where data are missing. Using these methods I will examine the influence of childhood development on mental health and cardiovascular disease risks in mid-life. An award of this fellowship will provide me with an important opportunity to develop my research expertise and skills, and to establish myself as an independent statistical researcher with experience in supervising students and obtaining grant income.

Technical abstract
Background: Life course studies are interested in how different developmental domains, physical, cognitive, and socio-emotional, influence adult chronic disease. But few studies have considered trajectories of development using adequate statistical approaches for repeated developmental measures as exposures at different life stages. Moreover, developmental domains have been examined separately rather than as inter-related phenomenon. Further advancement in life course research requires applications of more advanced models.

Aims: First to bring together recently developed statistical methods and life course conceptual models to investigate multiple domains of development and their impact on adult health outcomes; and second, to tackle the important issue of non-response in life course data.

Methodology: I propose two statistical approaches, each with two stages. First approach, (i) fit a random effect growth model to repeated development measures and estimate individual-level parameters, which indicates how each individual changes across time, and (ii) for each health outcome, fit a regression model which includes estimated growth parameters. Second approach, (i) fit a latent class growth model, which classifies distinct groups of trajectories, and (ii) the distinct groups are then related to the outcome of interest.

Because physical, cognitive, and socio-emotional development are inter-related, I will extend the two approaches and analyse all three developmental trajectories simultaneously by including an additional level to the random effects growth models, to incorporate the multiple aspects of development. Individuals are treated as level-3 units, multivariate responses (physical, cognitive, and socio-emotional development) as level-2 units, and repeated measurements as level-1 units. The growth curve for each individual can then be estimated. For some physical and cognitive measures trajectories will be extended to adulthood. For the second approach, joint trajectory models, an extension of latent class growth models will be applied to analyse all three developmental trajectories. These models will provide the capability to study distinct, but related domains of development.

I will further extend this work to consider multivariate response models for multiple health outcomes, as some outcomes are likely to be clustered (e.g. cardiovascular disease risks).

Life course data raise an important issue of missing data. Weighting and multiple imputation methods will be developed and implemented to adjust for the non-response.

Scientific opportunities: The proposed work will offer me the opportunity to explore statistical methods that can be applied in life course research. It will also allow me to take specialised training in statistics and advance my research expertise.